Lightweight Fuel Tank

“This is a project to create a lightweight fuel tank (safety fuel cell) through the use of innovative materials technology.

Our proposed technology potentially offers benefits in a wide variety of markets, especially where fuel needs to be safely contained in vulnerable situations such as found in defence, marine, and emergency, plus where other fluids need to be stored e.g. water in disaster relief areas"